University of Nottingham and Bublshop Limited KTP 25_26 R1

To develop an AI-driven passive-thermal solution that enhances air source heat pump (ASHP) performance in colder climates, improving the performance of low- carbon, energy-efficient heating solutions